Tether-less, Low-cost Virtual Reality Framework for Remote Education, Training and Collaboration

This project looks to transform the way that remote education and training is conducted. It utilises cutting edge Commercial-Off-The-Shelf (COTS) Virtual Reality technology alongside a Learning Management Framework to provide a low-cost learning delivery system for remote learning, training and collaboration. The project will develop a number of specific technology modules aimed at maximising the learning experience when using the system. The project will also incorporate collaborative testing and development with potential partners and customers, as well as a feasibility analysis of the international development and exploitation opportunities of the innovation.